The emergence of home range patterns from individual foraging decisions

Natasha is investigating how patterns of home range space use emerge from the individual behavioural decisions of animals, driven by their life history needs. She will construct a mathematical framework which will be formulated and tested alongside data on long-tailed tits, which has been collected by the University of Sheffield over the past 20 years. Using this, she will derive models to describe movement on the macroscale from underlying individual stochastic movement models, using elements of statistical mechanics.